REPHRAIN: National Research centre on Privacy, Harm Reduction and Adversarial Influence online (Phase II)

The REsearch centre on Privacy, Harm Reduction and Adversarial INfluence online (REPHRAIN) brings together the UK's substantial academic, industry, policy and third sector capabilities to address the current tensions and imbalances between the substantial benefits to be gained by full participation in the digital economy and the potential for harm through loss of privacy, insecurity, disinformation and a myriad of other online harms.

Combining >150 world-leading experts from 17 universities across the UK, the REPHRAIN Centre uses an interdisciplinary approach - alongside principles of responsible innovation and creative engagement - to develop new insights that allow the socio-economic benefits of a digital economy to be maximised whilst minimising the online harms that emerge from this.

The work of REPHRAIN is focused around three core missions and four engagement and impact objectives. Mission 1 emphasises the requirement to deliver privacy at scale whilst mitigating its misuse to inflict harms. This focuses on reconciling the tension between data privacy and lawful expectations of transparency by not only drawing heavily on advances in privacy-enhancing technologies (PETs), but also leveraging the full range of socio-technical approaches to rethink how we can best address potential trade-offs. Mission 2 emphasises the need to minimise harms whilst maximising the benefits from a sharing-driven digital economy, redressing citizens' rights in transactions in the data-driven economic model by transforming the narrative from privacy as confidentiality only to also include agency, control, transparency and ethical and social values. Finally, Mission 3 focuses on addressing the balance between individual agency and social good, developing a rigorous understanding of what privacy represents for different sectors and groups in society (including those hard to reach), the different online harms to which they may be exposed, and the cultural and societal nuances impacting effectiveness of harm-reduction approaches in practice.

These missions are supported by four engagement and impact objectives that represent core pillars of REPHRAIN's approach: (1) design and engagement; (2) adoption and adoptability; (3) responsible, inclusive and ethical innovation; and (4) policy and regulation. Combined, these objectives deliver co-production, co-creation and impact at scale across academia, industry, policy and the third sector. A fifth strand focuses on developing the REPHRAIN data archive as well as systematic evaluation frameworks for rigorous evaluation of online harm mitigation mechanisms.

These activities are complemented by a capability fund, which ensures that REPHRAIN activities remain flexible and responsive to current issues, addressing emerging capability gaps, maximising impact and cultivating a public space for collaboration. REPHRAIN is managed by a Strategic Board and supported by an External Advisory Group, the REPHRAIN Ethics Board, and works with multiple external stakeholders across industry, public, and the third sector.

Outcomes from the centre are synthesised into the REPHRAIN Toolbox - a one-stop resource for researchers, practitioners, policy-makers, regulators and citizens - which will contribute to developing a culture of continuous learning, collaboration and open engagement and reflection within the area of online harm reduction.

Overall, REPHRAIN focuses on interdisciplinary leadership provided by a highly experienced team and supported by state-of-the-art facilities, to develop and apply scientific expertise to ensure that the benefits of a digital society can be enjoyed safely and securely by all.